Treatments for Botrytis

Botrytis, in a bad season can affect up to 30% of the tomato crop, potentially costing UK growers over £50 million!This is a project to show that our natural anti botrytis agents are effective against the disease. We plan to generate quantitative data to support this theory. Are the agents effective as curative and/or preventative agents.If effective these agents could contribute to greater profitability in this sector of the UK’s horticulture industry.